Forward Stratigraphic Modelling of Jezero Crater on Mars using Generative Adversarial Networks

My project is investigating the potential use cases of Generative Adversarial Networks (GANs)
in forward stratigraphic modelling, when combined with diffusion-based modelling
techniques. The use of one-shot GANs (SinGAN) will be to rapidly provide uncertainty
quantification of diffusion models. I am researching the effectiveness of unconstrained GANs
to provide 3D stratigraphic information. This can be combined with various forms of
conditioning data, such as seismic data, borehole logs, and multi-spectral satellite imagery,
with the aim of generating multiple stratigraphic models that are geologically feasible, in a
short period of time.